Swifter AI - Artificial Intelligence Driven Healthcare Live Assistant

Swifter AI Healthcare Assistant is an artificial intelligence powered virtual agent designed to support healthcare providers to overcome even more challenging communication problems with their patients, due to the Covid-19 pandemic.

Built using cutting-edge cloud and AI technologies, Swifter AI Healthcare Assistant uses Natural Language Processing (NLP) to understand patients' needs and respond to their enquiries with a high level of efficiency without human intervention, to free up time for medical staff to focus on tasks that only humans can do.

With an initial focus on Covid-19, Swifter AI Healthcare Assistant can be easily integrated with the existing phone systems (mobiles, landlines or VoIP) in the GP practices, NHS 111, Public health England or private healthcare providers, or other communication platforms like Facebook Messenger to offer 24/7 support.

Swifter AI Assistant can be trained to answer thousands of questions, offering rich and natural conversational experiences to enhance patients' experience without any waiting time. It can handle thousands of calls simultaneously and can scale to millions of users, offering full control for personalized responses and agent training through Swifter AI web management console.

In the long run, Swifter AI could also provide bespoke solutions to clients that require integration with patients data or implement patients triage. Swifter AI can use sentiment analysis to understand users' attitude towards their conversations with the virtual assistant. Similar processing could be used to understand the urgency of a patient's condition and take decisions to prioritize the call and redirect to human staff.

By taking the opportunity offered by Innovate UK, to extend the original project, Swifter Limited will be able to continue the commercial activities through online campaigns and targeted marketing towards healthcare businesses, that have been proven to have a high impact and efficiency to the market.
We are also introducing an extension of the Healthcare AI Assistant specific to GP practices, which in addition to the main skills, will be able to accomplish tasks like appointments booking, reception triaging and repeat prescriptions.
As a response to the market needs, to try our innovative AI solution before committing to monthly payments, the business model will be updated to offer a new “pay as you go”, so users can be in control of their costs.